Royal Holloway and Bedford New College and DDM Health Limited KTP 24_25 R4

To develop an AI-driven system that detects Type 2 diabetes and prediabetes by analysing voice patterns, providing a non-invasive and innovative method for earlier diagnosis and better health management.